Data-Driven and Explainable Discrete Optimization for Effective Transportation in Healthcare

Optimization solvers allow automating processes and enable effective decision-making in healthcare applications, e.g. nurse rostering and ambulance management. They offer major benefits to companies but cannot be fully trusted by healthcare practitioners due to the lack of explainability. This project will attempt to develop optimization approaches supporting medical staff in a transparent way. This includes the design of optimization models, algorithms, and computational argumentation frameworks that enable the generation of user explanations and interactions with decisions obtained by optimization software. Ensuring that explanations are comprehensible to humans, sound, complete, and efficiently computable are key challenges to be addressed. The project aims to evaluate the proposed approaches with a group of human users (not necessarily computer scientists) and questionnaires assessing the user understanding with respect to the rationale of automatically generated decisions. Major machine learning tasks can be formulated as optimization problems, e.g. regression requires computing predictive models by minimizing a loss function (such as mean squared error), while statistical modelling requires extracting probability distributions that best represent our data (for instance, by maximizing likelihood). In its second part, the project aims to contribute to the interpretability of such approaches from the lens of explainable optimization.